HTP-Control: Development of in-process analysis and control systems to increasing the sustainability of UK steel manufacturing

Tata Steel UK, Innovative Small Instruments, the Centre for Process Innovation and the Mullard Space Science Laboratory, University College London will partner in a collaborative R&D programme designed to address the issues of rework and waste materials associated with high grade steel manufacture in the UK. Using the collective expertise of the consortium partners, the project will develop an innovative non-destructive laser based system to measure continuous as cast steel at temperatures >1000deg C for the detection & indentification of process defects. It is predicted that this technology will increase yield, streamline production processes & increase product quality & consistency. A prototype unit will be developed for installation & trials on an actual casting plant, operated by TATA Steel, to optimise the technology & quantify the actual commercial, environmental & social benefits. Opportunities for technology transfer to other industry sectors will be identified.